The University of Leicester and Desitin Pharma Limited KTP 25_26_R1

To integrate behavioural science-based methods and processes in order to help healthcare professionals and patients make better medication choices, ultimately improving treatment outcomes and increasing the use of Desitin's pharmaceutical products.